Spectroscopic mapping of local electronic/thermoelectric properties

Understanding the charge and heat transfer of organic materials down to small length scales are important to reveal the transport physics of these systems. Charge modulation microscopy is a powerful technique to investigate these properties with high spatial solution. This will require setting up a new measurement system that speeds up the signal acquisition and improves the signal-to-noise ratio compared to our existing charge modulation spectroscopy setup. I'm also interested in using time-resolved microscopy in organic thermoelectric materials. The time-resolved heat transport measurement will be performed on an existing microscopy setup in Akshay's group.